Accelerating mechanistic understanding in chemical synthesis: Design of Experiment, kinetic analysis and systems modelling

The project fits squarely into EPSRC remit, aligning with the research areas: Catalysis, Synthetic
organic chemistry, Chemical reaction dynamics and mechanisms and Manufacturing technologies
and Robotics. The latter area is set as "Grow". Our project will employ a highly instrumented robotic
platform, complemented by rich reaction data analysis. Once several reaction datasets have been
generated we will examine machine learning algorithms to predict reaction outcomes in new systems
(e.g. substrates, conditions, catalyst changes). The project has the potential to fall into Artificial
Intelligence Technologies, which EPSRC has indicated as an area of importance. The Fairlamb
group's current grant, using automation and gathering rich mechanistic data, is supported by EPSRC
(EP/S009965/1)